University of the West of Scotland and Consult Lift Services Limited

To embed mechanical engineering and modular design framework expertise, SMART control knowledge and product data management to develop a new NPD capability in support of the strategic ambition to become an OEM/lift manufacturer.